Future-Proof Props: Sustainable Innovation for the Creative Industries

Rusty Design is pioneering sustainable innovation in the UK's creative industries by transforming how props are manufactured for TV, film, and stage productions. This project focuses on developing eco-friendly alternatives to traditional materials, such as expanded polystyrene, by using biodegradable PLA-based materials and cutting-edge 3D printing technology. Through advanced recycling systems, AI integration, and a circular production process, Rusty Design aims to significantly reduce waste and carbon emissions while meeting the growing demand for sustainable practices in the entertainment industry. By expanding its technical infrastructure, verifying and refining the new production pipeline, and creating a digital 3D model library for virtual production, Rusty Design will future-proof its production capabilities. This project will drive job creation, boost Wales' creative economy, and position Rusty Design as a leader in sustainable prop manufacturing, delivering lasting environmental and economic benefits.